Omm is an AI powered mobile phone application based on a proprietary algorithm which generates, tracks and optimises personalised guided audio-based therapies

Mental wellbeing costs the global economy $1trillion/year (WorldEconomicForum). Current solutions have drawbacks: therapy is expensive (£40-100/session), prescription drugs have side-effects and generic wellbeing apps don't work for everyone.

Omm are the developers of a new generation of personalised wellbeing apps that can help people self-manage mental wellbeing more effectively and at lower cost.

Omm creates personalised, guided audio tracks that enable the user to build habits that work for them. An AI-powered personalised recommendation engine will then be used to improve the user experience with each session and deliver measurable results. The Omm vision is to deploy this tech starting with meditation (worth £6bn globally, in scope for this project) and expanding to verticals such as fitness, recovery, yoga, CBT and therapy.

This approach is different because current applications are not personalised to the user and are inefficient given content production time and overlap. For example, in the meditation market, existing apps are generic content libraries providing on-size-fits-all content that often fails to deliver results. Omm uses AI and fuses multiple data sources to provide interventions tailored to the individual.